Extreme Conditions Physics

Diamond Anvil Cells have allowed us to obtain pressures up to the hundreds of gigapascals range. This apparatus has been key to allowing us to investigate metals at high pressure, which has been of great interest in the past thirty plus years.

Advances in x-ray beam technologies have allowed for sub-micron beam diameters to be used. This allows for greater investigation into the hydrostaticity of elements under pressure, thus allowing for grid scans to take place which enable us to create stress maps. Prior to beam advancements only one measurement could take place due to the diameter of the x-ray beam being the size of the gasket hole.
The project is a laser heating diamond anvil cell project where lasers are fired to heat up the sample so that temperatures of the order of the centre of the sun can be reached, enabling the collection of diffraction data at different pressure and temperatures. This allows for melting curves to be obtained for different metals, which is an area of interest due to large discrepancies of data currently in this field.